QPLZEV(c) Roadsweeper Concept Feasibility

**Quattro Group Ltd and The University of Exeter will develop a new Zero Emissions powertrain for a heavy road sweeping vehicle.**

The collaboration will focus on design of a new Zero Emissions Electric drive system for the road sweeper, with a Hydrogen fuel cell hybrid option, using the latest machine learning methods and computer simulation.

The project team will then build a prototype powertrain based on this design, and test it to make sure it can deliver enough power, in the right way for the right duration, to ensure Zero Emissions road sweepers can undertake their duty cycle.

There is no Zero Emissions powertrain on the market which can fitted into a road sweeper and satisfy the demands of a normal working cycle. Once proven, the powertrain will be retrofitted to all Quattro road sweepers, then offered to other sweeper manufacturers and operators of road sweepers in the UK and overseas.

This new clean powertrain will satisfy another step on the UK's Road to Zero plan that will deliver a clean, Zero Emissions future for all vehicles in the UK.